The mental health of higher education students and the role of finances and debt

The overall aim of my PhD is to investigate the mental health of students and how it may differ from that of their non-student counterparts.
My hypothesis is that participating in higher education is not a causal risk factor for mental health problems in young people. Nevertheless, despite similar prevalence, there may be different risk factors for mental health problems within the student population, and several of these are likely to be modifiable, with clear avenues for intervention within institutions' control. One such risk factor is university students' financial situation, such that I hypothesise that a worse financial situation would be associated with worse mental health in university students.